Quantitative phase imaging elastography (QPIE): Delivering open-source tools for mechanobiology

Our proposal aims to develop a novel transformative approach to retrieve the mechanical properties of cells and their microenvironment with quantitative phase imaging (QPI): QPI Elastograpy (QPIE).

These new capabilities are important since the mechanical properties of mammalian cells and the microenvironment, including extra-cellular matrix (ECM) play a pivotal role in diverse biological processes and disease progression with direct implications in development, healthy living and ageing. Despite its significance, a wider consideration of mechanical properties in biology is strongly limited by current barriers associated with state-of-the-art technologies such as the technical complexity of the equipment, the need for expert knowledge outside biology, or the requirement for cell manipulation preventing in situ measurements.

QPI Elastography (QPIE) will be transformative for the biology work flow as it will provide elasticity data alongside phase contrast, DIC and fluorescence microscopy in a seamless fashion. To this end, we will deploy a unique approach integrating optics, physics, and computational methods enabling elasticity measurements with high sensitivity and accuracy at cellular resolution. In addition, our contactless method will generate new knowledge by allowing measurements of 3D samples. First, we will optimize our QPIE algorithms with the help of simulation, and gain insights in experimental procedure optimisation. Next, we will fully validate QPIE on micrometre size optical phantom of well-defined mechanical properties in the range typically found for soft tissues. We will then explore the biophysical cell behaviour in 3D microenvironment, with an isogenic HEK293 cells engineered to express or not the YAP/TAZ transcriptional mediators of the Hippo pathway. Finally we will push the limit of our method to study nucleus plasticity by leveraging QPI tomography together with QPIE.